UP-conversion of Single-photons for ENvironnmental SEnsing [UP-SENSE]

Reducing human contributions to global warming and the journey to net-zero is a major problem for society to tackle. Technology developments will be a large part of the process to reduce greenhouse gas emissions. The simplest way to reduce is emissions is to reduce gas leaks, requiring very sensitive leak detection equipment.

Natural gas (largely consisting of methane) is becoming the dominant fossil fuel due to the reduced carbon dioxide emissions. However, industrial leaks are a major source of Greenhouse gases (GHGs). After COP26, industry and legislation attention is shifting towards reducing methane emissions. Traditional sensitive equipment can be bulky and labour intensive to operate. There is a need for wide-spread continuous monitoring equipment for detection of methane and other GHGs.

QLM has pioneered deployment of quantum technology, in the form of an infrared LiDAR camera to image, locate and quantify GHGs. However, this is just the first step along the way and improvements in sensitivity of detection can be used to extend the range of operation, or speed of detection.

This project collaboration between QLM, Fraunhofer, Covesion and the University of Bristol provides an innovative approach to solve this problem, by generating scattering at longer wavelengths, then using quantum up-conversion of photons to shorter wavelength for detection on low-noise, efficient visible wavelength detectors with single-photon sensitivity. This requires development of upconversion technology by Covesion, to work at longer wavelengths than currently demonstrated, but that are theoretically viable. Initial work will prove the concept at wavelengths that are known to be feasible and will offer increased detection efficiency.

This technology will open up the possibility of detecting more varied gas species with high sensitivity in a wavelength region where there are limited solutions.